REMASTER - REpair Methods for Aerospace STructures using novEl pRocesses

Within the aerospace sector, aftermarket services account for over 50% of revenue generated by aero engine manufacturers (Rolls-Royce Annual Report, dated February 2015). Central to this is the ability to repair high value manufactured components. The use of additive technologies is increasingly being developed and exploited on new part manufacture, but this programme will lead to the development of additive technology for repair of components. The intent of this project is to remove damage from high value components and then use additive technologies to restore component geometry and material performance. Material development will be required to ensure the integrity of the repairs and novel joining techniques will be explored as part of this project.
A project consortium comprising of members from the UK such as University of Sheffield, 3T RPD, Stork Technical Services (subcon), SMaRT (sub con) and Birmingham University (subcon) who have unique areas of expertise has been assembled to address this issue over a period of 3 years, at a cost of £3.57M.